Development and validation of an integral break dust capture and recycling platform for public transport vehicles.

GoRolloe is a clean technology company focused on tackling one of the most overlooked but pressing challenges in road transport: non-exhaust particulate matter (PM) emissions. While exhaust pollution has fallen significantly in recent years, research shows that brake, tyre and road wear contribute equally to airborne PM levels. As electric vehicles become heavier than petrol and diesel equivalents, these non-exhaust emissions are expected to rise, posing serious risks to human health, air quality and the environment.

Our purpose is to deliver innovative, practical solutions that both reduce harmful emissions at source and recover valuable materials for reuse, enabling a more sustainable and resource-efficient automotive sector.

GoRolloe has developed the first integrated system that captures brake dust directly from heavy goods vehicles (HGVs) and then recovers it through a circular process. The capture device uses reusable filters and is powered by the natural motion of the vehicle, making it compact, scalable and energy efficient. Once filled, filters are cleaned using our recovery unit, which safely isolates brake dust for recycling into new friction materials. In partnership with a recycling partner, this recovered material is transformed into new brake pads, closing the loop and reducing demand for virgin raw materials.

By combining emission reduction with resource recovery, GoRolloe will help manufacturers and fleet operators comply with upcoming Euro 7 regulations while contributing to the UK's wider goals on Net Zero and circular economy growth. Our technology not only supports cleaner air and healthier communities, but also strengthens UK supply chains by creating new value from what was once considered waste.

GoRolloe's mission is to make non-exhaust emissions visible, measurable and manageable. By integrating capture, recovery and recycling into a simple, scalable system, we are enabling the automotive industry to move closer to truly zero-emission mobility.